Akro Valve Ltd

Akro Water Saver is a water conservation product suitable for all areas of water supply schemes. We aim to carry out research & development and technical marketing of Akro Water Saver, a constant flow control valve. This valve could be made from various materials, but currently employs plastics, brass & stainless steel & has flow rates from 0.4 litres per minute upwards. The valve can be fitted retrospectively or at design stage into the pipeline, it gives constant flow rate of water to the desired amount required by the customer/consumer, irrespective of upstream pressure, which is between 1.4 - 10 Bar Inlet Pressure, +/- 10% flow tolerance.We aim to* develop Akro Water Saver to ensure lower cost per unit, higher durability, sustainable materials* promote Akro Water Saver for water conservation in commercial, industrial and domestic markets within the UK and globallyThis would all help to minimise water consumption and associated costs.